Carbon Tooling

Base Materials Ltd (BML) is primarily a manufacturer of model, pattern and tooling materials
and these manufactured products aligned with a range of distributed ancillary products serve
multiple manufacturing sectors, including aerospace, automotive, motor-sport, marine,
foundry and other industrial sectors. The manufacture of fibre reinforced composite
components involves several process steps which are wasteful in terms of time and materials.
Base proposes to develop a high performance tooling board from which a rapid tool can be
developed to mould glass and carbon fibre composites.